Atoll

Primarily, for the main structure of the house, I am developing the notion of SIP system and so have already been in discussion with a major local and national provider. SIP Building Systems Ltd was established in 2005 and is a leading manufacturer in producing Structural Insulated Panels from its 3200m² factory in Widnes, Cheshire. See: http://www.sipbuildingsystems.co.uk/about-us.php